Assessing the Benefits of Demand Side Response Participation in a Capacity Market

The objective is to demonstrate how demand side resources can participate in a capacity market in the UK. Specifically, we will simulate a capacity market mechanism in which demand resources are aggregated and dispatched in response to tightening capacity markets. This product would have operational parameters which are typical features of capacity markets, including a 24 hour “standby” notification, and a 2 hour ahead “go”. The assessment of avoided transmission and distribution losses will be based on a pilot Willingness to Accept study which will measure both the price per MW/h at which customers and aggregators will be willing to participate in a capacity market and the market conditions for them to join in.